Spotlight Pathology: Augmenting Pathology with Artificial Intelligence to Deliver Faster and Safer Cancer Diagnosis (ICURe Cohort D ID-12)

Pathologists play a crucial role in diagnosis for cancer by analysing biopsy samples to provide diagnosis and prognostic information which allow clinical teams to identify the best treatment for each patient. Pathology services in the UK and overseas are under increasing pressure due to rising demand and a shortage of qualified staff, many of whom are due to retire with too few trainees to replace them.

Spotlight Pathology are developing artificial intelligence software that will help make pathology labs deal with these challenges by making them more efficient through automating workflow, triaging urgent cases and providing accurate data for pathologists to analyse when making their diagnosis. Our aim is to make products that help pathologists give their patients a faster and more accurate diagnosis.